Developing an in-silico model of the cutaneous lipidome to explore the molecular mechanisms underpinning dry skin

Dry skin (xerosis) is a relatively common condition present in some dermatoses and healthy individuals, particularly the elderly. Changes in stratum corneum (SC) ceramides and trans-epidermal water loss suggest cutaneous barrier dysfunction in dry skin. However, the underlying molecular mechanism(s) and involvement of the cutaneous lipidome are not yet fully understood.Our hypothesis is that changes in epidermal lipids underpin the development of dry skin, and their altered production affects the structure and function of two key structures of the permeability barrier: SC and tight junctions (TJ).
Methods: We propose to use a 3D organotypic model of dry skin, comprising primary human keratinocytes and fibroblasts1. Despite limitations, this model develops key histological and secretory markers of dry skin, supporting experimental manipulations for mechanistic studies. We will use our skin lipidomics platform2,3 to profile: a) lipids of the SC (free fatty acids, ceramides, cholesterol, protein-esterified omega-OH-ceramides); b) their biochemical precursors (glycosylceramides, sphingomyelines, glycerophospholipids, acylglycerols, cholesteryl esters); c) epidermal lipids affecting TJ (endocannobinoids, N-acylethanolamines, eicosanoids, oxylipins).
Impact: These experimental data will be used to create an in-silico model of dry skin. Combining our existing models of skin lipid classes4,5 in a single platform linking lipids, genes and proteins, will enable mapping of biochemical pathways and multi-modal data to the same network. This in-silico predictive tool will address the involvement of the cutaneous lipidome in dry-skin reactions and, following validation, could replace experimental models used in the early stages of product development.